Field Capture

Screenmedia is a mobile-first digital technology and design practise based in Glasgow. The company specialises in user experience design for web and mobile app products and services. Their Field Capture project aims to research and develop a cross-platform web and mobile app framework. The innovation comprises the research and development of 3 core technology components, essential for an effective end-to-end field data capture solution. This will include Dynamic Document Data Source, Mobile App and the solution API.